Witnessing the birth of a crystal by laser induced nucleation

This project aims to employ pulsed laser technology with optical and X-ray scattering experiments to investigate the process of crystal nucleation on nanosecond timescales, marking the first time such observations have been made. Specifically, aiming to observe the stages before, during and at the beginning of crystallisation.